Flexible Cost Effective Processing of Composite Materials (FlexiComp)

FlexiComp proposes to research the technical and commercial feasibility of a flexible, rapid and cost effective composite processing technology for a multitude of different applications from transport to medical and everything in between. The ultimate aim is to produce a high quality composite part from a range of prepreg composite materials within a thirty minute cycle time without using an autoclave or expensive tooling. FlexiComp proposes to provide a significant reduction in processing cost and capital cost to enable carbon fibre (and other prepregs) to be cost effectively commercialised in numerous low volume (and potentially high volume) applications.